Investigation of the utility of a commercial scale Integrated Multi-trophic Aquaculture (IMTA) system with salmon, shellfish and seaweed

There is a clear need to address environmental issues of coastal salmon aquaculture in Scotland (REC Committee Report, 2018). A number of recommendations on how to do this have been suggested including use of IMTA for environmental damage mitigation (see: https://digitalpublications.parliament.scot/Committees/Report/REC/2018/11/27/Salmon-farming-in-Scotland, and report and evidence to the ECCLR Committee 2018, http://www.parliament.scot/parliamentarybusiness/CurrentCommittees/107592.aspx).

However, many studies have been conducted globally to understand interactions of farming aquatic animals from different trophic levels near to each other in coastal environments (e.g. Chopin, et al, 2001, Neori et al, 2004, Chesuk et al, 2003, Sanderson et al, 2008; Aguardo et al, 2013, Wartenberg et al, 2017), and have met with varying success. Those most relevant to European coastal aquaculture, with finfish (salmon or seabass), bivalves and seaweed, used mostly pilot scale systems which do not fully simulate full scale commercial conditions.

Interest in development of IMTA systems within the EU is considerable, see EU H2020 MedAID and TAPAS projects. However, its development is mostly limited by the operational risks perceived by the industry and the lack of evidence using fully commercial case studies. Indeed, the major limitation is the difficultly in up-scaling knowledge from small trials to full-sized commercial systems. Research reported in the literature to date details interactions between the cultured species at pilot scale but has had little opportunity to investigate the implications when up-scaling results to full commercial production levels. The present project will allow thus us to build on outcomes from the EU FP7 IDREEM project.

Adoption of IMTA has implications for marine planning and governance. Site suitability for the co-species' environmental needs and consequent regulation of impacts are different to single species aquaculture systems, and require different guidelines and licensing procedures. Such issues are being investigated at present by the EU H2020 TAPAS project, coordinated by the University of Stirling. The proposed project has considerable synergies and will be able to build on and further exploit outcomes.

Aims
This project offers the opportunity to systematically investigate key factors affected by the scaling up of IMTA systems, including:
1)Mechanisms of nutrient transfer and uptake between the systems,
2)Efficiency of growth of the extractive species,
3)Implications of discharge of chemical treatments from the salmon farms,
4)Physical effects of the positioning of the different systems and their interactions,
5)Effects of these integrated systems on the wider environment,
6)How these systems affect other users of coastal resources.
7)Consequences for site selection, regulation and licensing

The present proposal is uniquely placed to do this as it is supported by two commercial companies - Mowi Scotland and Scalpay Shellfish Co. - who have agreed to jointly develop a marine farming site which will incorporate large scale production of salmon (approx. 2000 tonnes biomass) with bivalves and seaweed.